University of Reading and Lloyds Bank General Insurance Limited

To develop tools and models which increase the understanding of risk associated with the correlation between extreme windstorm and flood insurance.